MARINET - Mesh Networking for the Maritime Industry

The MARINET - Mesh Networking for the Maritime Industry project aims to develop a universal wireless mesh network to create a step-change in maritime connectivity and communications. A low cost, "plug-and-play" Internet-of-Things (IoT) platform will be developed to support multiple ship systems, where signals can be sent and received between IoT devices and a centralised system, offering full situational awareness onboard and around the vessel. Key IoT-enabled applications include asset positioning and maintenance, personnel tracking and safety, and mesh-networking between ships for safer and more efficient operations.

MARINET will leverage the expertise and capabilities of Rinicom Limited and System Loco Limited in developing state-of-the-art telecommunications and IoT-solutions for tracking, remote monitoring, logistics, supply chain and security applications. A prototype system will be developed alongside Edda Supply Ships (UK) Limited, as a vessel operator, to perform system trials and ensure the solution meets industry requirements.

The partners will exploit results through an established network of ship owners and fleet operators, seeking IoT solutions for retrofitting of existing vessels and new builds, in an effort to reduce high operational costs. Outcomes can be rapidly scaled for commercialisation, creating a significant business opportunity through the sale of network infrastructure and application specific IoT devices and services enabled by the platform.